Developing Low Cost Methods for Tropical Forest and Peatland Carbon Monitoring

The project will review how current carbon credit schemes quantify carbon storage and the monitoring requirements that are in place to measure success. This will involve investigation of sources of error in the datasets and methodology used to validate how conservation and regeneration programmes affect the amount of sequestered carbon alongside how baseline carbon stocks are determined. New approaches, using remote sensing technology combined with field measurements, will developed for measuring above and belowground carbon storage. This will be achieved through identification of a set of target variables for modelling forest peatland carbon that can be measured from space. The approaches developed will be critically evaluated for their accuracy and efficiency compared to existing.